Bay Systems Limited: Proof of Concept of a wireless sensor to measure Tyre Cavity Temperatures

Bay Systems Limited are developing a proof of concept of a wireless Tyre Cavity
Temperature sensor which can be easily fitted, is small enough to fit inside the tyre and robust
enough to work whilst the tyre rotates. Accurate internal temperature measurements will
improve tyre design accuracy since direct measurements within the tyre cavity will not be
reliant on modelling assumptions.
The proof of concept requires the design of sensor and electronics, packaging and
measurement approaches to enable reliable operation in the very constrained space available
between tyre and rim. These sensors need to be compact, wireless and able to withstand the
large forces and unavoidable rough handling as tyres are fitted, removed and driven in test
conditions.
Creating this sensor is important to tyre and vehicle manufacturers who need to understand
the complex tyre material behaviours in real world conditions. This requires accurate
measurements of physical tyre parameters such as temperature inside the tyre as it rotates
under realistic conditions, whether in the lab or on the road. A robust, reusable sensor that is
easy to use will enable this internal measurement to be cost effectively included in the tyre
development regime. Improving the design of vehicle tyres can make a critical contribution to
improving vehicle ride quality, durability, energy consumption, noise and particulate matter
emissions.